Station Trespass Reduction System (Station TREDS)

Station Trespass Reduction System (Station TREDS)

The Station TREDS product will provide a scalable and cost-efficient, real-time station trespass deterrence, detection, alerting, data collection and reporting solution for use across the rail network, enabling station asset owners and operators to respond more proactively to trespass-related risks, incidents and events in real time through automatic visual sensing and alerting integrated with station command & control practices and station asset management systems.

Sensing Feeling delivers advanced human behaviour IoT sensing products powered by Computer Vision and Machine Learning. The company's products incorporate patent-pending sensing capability that performs automatic visual observation and analysis of human physical behaviours that can be used to reliably predict, deter and detect high-risk situations relating to individuals or groups of people in real world conditions within safety-critical environments, entirely passively, in real-time, and at scale.